Familial erythrocytosis and altered oxygen sensing - a genetic and clinical investigation.

Technical abstract
Central to the cellular response to hypoxia is the von Hippel-Lindau (VHL) - hypoxia-inducible factor (HIF) pathway. Studies of patients with inherited abnormalities of this pathway (eg Von Hippel Lindau disease and Chuvash polycythaemia) have given insights into the role that these proteins play in oxygen sensing and the cellular response to hypoxia.

Physiological studies of patients with Chuvash polycythaemia have demonstrated highly abnormal cardiopulmonary physiology with abnormally elevated basal pulmonary vascular tone and an exaggerated response to hypoxia. The VHL-HIF system has been implicated in hypoxia regulation in many different tissues and it may be that a deeper understanding of this system would open avenues of treatment for conditions as diverse as cancer, acute tubular necrosis, pulmonary hypertension and the anaemia of renal failure.

A family has been identified in which raised erythropoietin levels have been found in association with polycythaemia, implicating an abnormality in an upstream regulator of erythropoietin expression. The index case has subsequently developed clinically significant pulmonary hypertension and the pedigree contains 7 informative meioses. Investigations have not demonstrated a functionally significant mutation in VHL or PHD 2 (the only two genes known to be associated with hereditary erythrocytosis and elevated erythropoietin levels). It seems likely that a novel mutation in one of the components of the VHL-HIF system is responsible.

The aim of this proposal is to determine which gene is responsible and characterise the genetic, molecular, cellular, haematological and cardiopulmonary abnormalities in order to provide further insights into the oxygen sensing system, and particularly to understand why these patients do not have a predisposition to cancer.

In order to investigate this, the following investigations will be performed:
1. Identify the gene responsible and investigate mechanism of action of the altered protein.
2. Characterise the clinical phenotype of these patients with echocardiography, abdominal ultrasound imaging and measurement of circulating proteins (including VEGF, ferritin and urinary hepcidin) which may be affected by altered HIF activity.
3. Perform cell based assays to determine how peripheral blood lymphocytes from these patients respond to different oxygen tensions.
4. Investigate cardiopulmonary physiology in this pedigree and compare it to Chuvash patients and controls.
5. Investigate iron handling and erythropoiesis in PHD knockout mice.